Universal Quotation and Energy Survey Tool (UQuEST)

The Green Deal and other similar schemes need to work at a frantic pace in order to meet the
targets set at 2020 and 2050 for the housing sector. Inefficient planning and logistics in the
lead-in to work being carried out will slow that pace down considerably. We have faith in the
industry to improve over time, but the pace of change required needs us to collectively hit the
ground running when finance mechanism become available.
All works, whether energy efficiency focussed or not, require a thorough survey at the start of
the process. Construction projects are notorious for being over time and over budget and often
that is due to the fact that jobs were not accurately planned or initial estimates were
inaccurate. Parity Projects is seeking to develop a holistic process whereby as much key data
is collected in one in-house session for all works that are likely to take place before the CO2
targets need to be met. Whilst there is an impetus on statutory surveys and energy efficiency
works at this time, a holistic approach to integrate these with all other works has no market
prerogative.
We will consult closely with key stakeholders in the processes which enable retrofit but will
firstly create a demonstration model such that our vision for the tool will be presented in our
first meetings. Assessors/surveyors will see how their roles can be made more simple, with
collected data stored for reuse in the future when the customer journey moves on. Clients such
as homeowners, landlords and high street retailers will see the increased control over the
procurement process. Once we have gathered thoughts and ideas we will seek to develop the
tool into a more interactive example such that concept can be fully tested prior to more major
investment taking place.
Final thoughts will be collected from all stakeholders on the interactive version and a
dissemination report and seminar will be arranged to demonstrate the capabilities and the case
for wider implementation.